Ultrasonic Airflow Monitor

"Ultrasonics is a new technology area for our company and some specialist technical assistance is required.

We would like to the use the Centre for Industrial Ultrasonics based at Warwick University to help us with the feasibility stage of our product development. This will involve using their knowledge, expertise and test equipment to help us to identify and evaluate alternative transducers, and also to test the modulation and signal processing techniques. "